Miniature High-Intensity Focussed Ultrasound Arrays for Targeted Drug Delivery

There exists a wide range of therapeutic agents, including genetic material, proteins, and chemotherapeutic agents, whose function can only be fulfilled if they are deployed into specific location of the body. Thus, a targeted delivery approach would enhance the drug effectiveness. There is a spectrum of ultrasonic assistance methods for delivery of such agents, with this research project specifically concentrating on the design and implementation of a high intensity focussed array integrated into a needle assembly.

The PhD will encompass a broad range of technical challenges, with the primary objective to develop a prototype high power ultrasound (HPUS) needle fully characterised and evaluated using medical phantoms. The key work packages of the PhD research programme are:

1. Design and fabrication of the high power ultrasonic devices
2. Miniaturisation of the HPUS transducers
3. Integration of the transducers into needle assembly
4. Characterisation and evaluation of targeted delivery though imaging the area within a medical phantom
5. Maximizing the efficiency of the process while keeping the power output within appropriate medical safety limits